limber

Due to Covid19 travel restrictions in place in Europe, the UK farming sector is facing a labour shortfall of up to 80,000 people this season. The reason for this is that the vast majority of UK farming labour is migrant workers (UK workers haven't historically been willing to take these roles). With reports suggesting up to a third of UK crops could go to waste this year, it's paramount that we continue to support the UK farming industry. If we don't, crops will waste, food prices will rise, jobs in agriculture will be lost and businesses will go under - that's not to mention potential food shortages in this country.

In parallel with the agricultural crisis we face, it's estimated that 9million people have been furloughed - and many of those will lose their jobs altogether.

So, in summary, our project will help protect the farming industry, address concerns over waste and availability of food while providing thousands of people the opportunity to earn an income, who may otherwise be struggling to find work.

In order to achieve our objectives, we have partnered with a labour provider, HOPS Labour Solutions, who are affiliated with the NFU, and owned by the National Federation of Young Farmers. We have agreed to adapt, host and licence our pre-existing shift matching platform (our "Technology") to them on a white label basis.That is, our Technology will act and respond in a similar way, but it will run by HOPS (under the brand, picker).

Our Technology will enable farmers to connect directly with and manage UK workers for a shift, a day, a week or a month easily, quickly and efficiently. The Technology will also handle payment and payroll automatically - meaning an individual can work across multiple farms and receive just one payslip.

Our proprietary Technology will be the first of its nature in the UK farming market.

ADDITIONAL DATA FOR EXTENSION APPLICATION

1. Deploying our shiftworking marketplace technology in other sectors to ensure that unfilled shifts get filled with those who need to earn more.
2. Assisting the hospitality industry get back on its feet - employing staff flexibly and without incurring payroll liability themselves (we take that responsibility).